Troposcatter Antenna Development

The project explores the optimal manufacturing technique and composition of materials of a 2.4m carbon fibre antenna capable of military application as part of a troposcatter communication system. Tropospheric scatter is a method of communicating with microwave radio signals over considerable distances (around 800km). Although it is a reliable form of radio communications that can be used regardless of the prevailing tropospheric conditions, the signal strengths are normally very low and the project focuses on providing a high quality, sensitive and accurate receiving antennas using innovative manufacturing processes. Troposcatter systems provide a lower cost communication system to alternative satellites communications and the project has the capability of providing a viable and secure alternative.